Nickle proof of market

Globally, 2 billion adults, half the world’s adult population, lack access to formal financial
services. Moreover, the financial products available are inadequate and deficient in addressing
the needs of lower income segments.
Therefore, millions of people have to recur to informal ways of saving and borrowing, the
most common being Lending Circles used by 1.5 billion people according to the World Bank.
Lending Circles today operate with several inefficiencies: No data collection (lack of credit
history), Cash handling (insecurity), Geographical limitations, Cost of travel, (closing
business) Ardous bookkeeping.
We addressed all these inefficiencies by modernising lending circles in the form of an app
and, therefore, also addressed the need for a financial product specifically designed for
microlending/microsaving. To put it simply, we developed the “Whatsapp” for savings.
A trial version of the app was developed, the objectives of our Proof-of-Market project are to:
Research and identify communities and ethnic groups in the UK most likely to use the app;
Further develop our relationship with the FCA. Nickle was accepted and aided by the
Innovation Hub in its early stages and we will participate in the upcoming regulatory sandbox
initiative.
Bring this tool to end users to test the application and give us feedback so that we can then
incorporate any amendments and additional features until we find market fit (i.e. we have
adequately addressed the need).
This market assessment study will help us to optimise Nickle and define the requirements of
its back-end systems to meet the needs of micro-lenders/savers in the UK (where 9 million
people are currently underbanked) and developing countries primarily Mexico and India
where smartphone penetration is high. If successful this will open a potential global mass
market of 700m unbanked people only in those 2 countries and the possibility to roll out the
concept in Latin American countries, USA Philippines and Africa.